NextGenPhenomics: Building a systems-level cloud-based platform, integrating Next Generation Sequencing and advanced real-time phenotypic quantificati

The falling costs and the extremely high yield of genomic data from next generation sequencing (NGS) technology made it the method of choice for studying complex plant genome species. Using NGS, we are now able to produce more than one billion sequencing reads within the timeframe of a few days, which has paved the way forward for tens of thousands of biological events and environmental stress responses in parallel. In order to maximise benefit from these rapid advances in sequencing technologies, Next-generation sequencing demands next-generation phenotyping. For this reason, Cranfield University and Agri-Epi Centre have recently acquired a state-of-the-art phenotypic platform installed within a purpose-built glasshouse facility as part of a £5.5m investment. The glasshouse hosts a LemnaTec multi-sensor platform (only two other similar platforms exist worldwide) that allows for real-time assessment of crop parameters through RGB, hyperspectral, fluorescence and thermal cameras and a 3D laser scanner. This platform will allow to monitor, in real-time, the genotypic responses for various plant varieties across a number of environmental stresses and soil conditions.